Liverpool John Moores University and Quay Pharmaceuticals Limited

To develop novel, industry-relevant methods of manufacturing enabled nanoparticle formulations of poorly soluble drugs to improve and enhance delivery of the drug to the gastro-intestinal tract.